CHESS Innovation Voucher Application

CHESS is a novel technology which generates carbon electricity while also removing CO2 from the atmosphere and producing lime. This entirely new process uses natural gas and limestone to produce electricity, lime and a pure stream of carbon dioxide. The lime is used to absorb further CO2 from the air.